Cyber Risk-Resilience of Wind Plants: A Formal Approach to Verify Safety and Stability of Wind Turbines and Power Plants

Modern wind plants are equipped with ICT that pose cybersecurity threats to the stability/safety of the plant. Current cyber risk analysis techniques lack coverage of the input/state spaces of these plants. This project aims to develop modelling frameworks that are amenable to 'formal' stability/safety analysis covering all possible inputs/sates of a wind plant. Main objectives are: 1: Investigate and develop deterministic/stochastic modelling frameworks that are amenable to 'formal' stability/safety analysis. 2: Investigate and develop various adversarial and attack models, considering wind plant's stability and safety. 3: Formalising system level properties and devise strategies to 'formally' verify them; "For all possible adversarial actions, the wind plant will never reach an unstable/unsafe state". 4: Investigate an adaptive protection/control procedure to enable the wind plant operating in reliable and safe manner in the presence of adversarial cyber-attacks models.